Saline Infusion Pump Monitoring & Alarm System (SIPMAS)

Intra-arterial catheters are used to introduce fluids, such as drugs, into or take blood samples
from patients. The catheter itself is a small plastic tube with connectors. The plastic tube is
inserted into the artery and the connectors lie on the outside of the patients’ body making
introducing fluids or taking samples straightforward and painless.
Intra-arterial catheterisation procedures have become very common in modern medical
practice and are of great benefit to patients for a number of reasons, especially when operating
in critical areas such as the brain and the heart. However they are not without risk.
One potential problem is that blood clots can form at the end of the plastic tube within the
artery and these can cause minor and major clinical incidents. To prevent the clot formation
saline is dripped through the catheter either manually or through an electronic infusion pump.
There are however a number of documented deficiencies with the latter which means that the
potential for clot formation is not eliminated.
This study is to quantify the rates of blood clot formation incidents, and other associated
problems and to explore the possibility of designing and developing a new system, to be
manufactured in the UK, that would connect with current infusion pumps to eliminate the
deficiencies.